A Feminist Approach To Digital Constitutionalism: Addressing The Legal And Ethical Complexities Of "Femtech"

Femtech was created to autonomise the management of personal health and well-being and as a digital tool targeted at women, it was largely considered to be progressive. However, with novelty comes uncertainty and femtech has magnified existing legalistic and philosophical issues such as privacy, data protection, gender-bias and patriarchy. These tools have forced a rethink of the way constitutional rights are perceived in the wake of the digital revolution. Nonetheless, existing approaches to constitutionalism, provide very limited methodologies that contextualize the rights of women in the technological age. Thus, this research seeks to interrogate constitutionalism through a feminist and digital lens and investigate the legal and ethical implications of female-targeted technologies on the rights of women. To this end, the research will analyse through the lens of feminist constitutionalism, feminist social theory, cyberfeminism, digital constitutionalism and feminist technoscience, the contemporary constitutional dilemmas of femtech and explore methods can accommodate its peculiarities. Femtech will be scrutinized with the overarching objective of highlighting the insufficiencies of existing feminist and constitutionalist philosophies and proffering nuanced methods of critique through a feminist approach to digital constitutionalism.